Finite volume effects in QFT

For my PhD I have been studying finite volume effects in QFT. In a finite volume, the Casimir effect leads to remarkable energetic properties and is a well-known finite volume effect. A lesser-known finite volume effect emerges from tunnelling between degenerate vacua, also leading to remarkable energetic properties. Our main goal was to compare these two effects and perhaps find a system where tunnelling effects are dominant, such that we could predict a significant change to observables in laboratory experiments or in Cosmology.